Development and marketing of protein docking games for the educational sector

A collaboration between researchers at Imperial College London and Goldsmiths, University of London funded by the BBSRC has developed two related scientific-based computer games, BioBlox2D and BioBlox3D, inspired by tackling one of the hardest problems in biological science - how molecules fit together. Both games have the potential be both fun-to-play and to teach students about chemistry and biology. The aim of this Follow on Fund application is to develop educational material to embed in the games and to further develop the functionality and visual appeal of the user interface. We envisage a freemium model to exploit the product. A light version will be freely available which will generate interest in commercial products with additional educational material marketed commercially by educational suppliers.